Katchet App

To increase the awareness and enjoyment of our unique and innovative products be creating an advanced symbiotic web based application which can be accessed by coaches and players in real time to provide explanations and videos demonstrating coaching techniques and skills.